The University of Leeds and Exen Legal Solutions Limited KTP 23_24 R2

To develop, deploy and embed a bespoke business dashboard driven by complex Artificial Intelligence and Machine Learning algorithms to enable tailored and customer-centric financial service provisions to the legal sector.